The University of Essex and Open Road Visions - AKT4

To devise methods to improve data collection and outcome monitoring for people accessing community treatment requirement pathways in a third sector drug and alcohol treatment service.